Exploiting Genomics for Developing Autogenous Vaccines to Control Campylobacter in Poultry

This student is working as part of a multidisciplinary group focusing on comparative genomics and evolution of bacterial pathogens of public health importance. They are investigating the genetic basis and ecology of Campylobacter by explaining the factors involved in generating and maintaining genotypic and phenotypic diversity among isolates in the primary reservoir of human disease, poultry. Comparative and functional genomics approaches are being used to examine genetic structuring and answer fundamental questions about how genetic variation and genome plasticity influence adaptation and the evolution of pathogens. Bioinformatics is being exploited for the design of vaccines for the control of Campylobacter in broiler chickens on farm. The student is responsible for culturing isolates, extracting DNA for genetic characterisation, analysing genomic data and carrying molecular and functional characterisation in the lab. As part of this project, the student will also spend a three month placement at Ridgeway Biologicals Ltd (http://www.ridgewaybiologicals.co.uk/) where he/she will be involved in the manufacture of autogenous vaccines prior to testing on farm.